Skills 4 Future Maritime Fuels

The _Skills 4 Future Maritime Fuels_ project is a collaborative initiative designed to accelerate maritime decarbonization by addressing critical workforce skills gaps in alternative fuel adoption. Led by maritime training specialists and supported by industry and academic partners, this program will develop and deliver comprehensive training solutions for seafarers, port personnel, and fuel supply chain operators.

**Objectives**
The project aims to:

1. Identify current and future skills requirements for handling low- and zero-carbon fuels
2. Develop standardized, competency-based training aligned with international regulations
3. Create accessible pathways for maritime professionals to transition to clean fuel operations
4. Quantify the economic and environmental benefits of workforce development

**Approach** The consortium will conduct detailed skills gap analysis across the maritime value chain, engaging operators, ports, and training providers. Using these insights, we will co-design modular training programs with industry stakeholders, ensuring content meets real-world operational needs. The curriculum will cover fuel properties, safety protocols, bunkering procedures, and emissions management, with specialized pathways for different roles.

**Innovation**
This project innovates by:

* Integrating training across vessel operations, port logistics, and fuel supply - sectors traditionally addressed separately
* Incorporating latest regulatory requirements and safety standards from development stages
* Combining digital learning platforms with practical competency assessments
* Providing clear progression routes from basic awareness to advanced operational expertise

**Outputs** The project will deliver:

* A UK skills map and gap analysis report
* Accredited training modules for multiple maritime roles
* Implementation guidelines for training providers
* An economic impact assessment framework

**Partnership** The consortium brings together maritime training experts, industry operators, port authorities, and academic researchers. This collaboration ensures the training reflects operational realities while maintaining rigorous standards.

**Impact**
By equipping the workforce with necessary skills, the project will support safer, more efficient adoption of alternative fuels. This contributes to reduced greenhouse gas emissions and improved air quality in port communities, while maintaining the UK's competitiveness in maritime services. The 7-month project will engage over 100 maritime professionals in pilot testing, with materials designed for easy adaptation to evolving technologies and regulations. All outputs will be made available to support the sector's transition to clean energy.